Rapid Pivot

Covid-19 has had a devastating impact on small businesses and forced many to close their doors while lockdown is in force. This means that critical revenue streams - people coming through their doors - have stopped, and many lack the technical knowledge or digital expertise to pivot their business online and help retain these customers in other ways.

RapidPivot is a free platform to help small businesses find new ways to keep trading and make money through Covid-19 and beyond.

Our easy to use diagnostic tool will help businesses get to trade digitally using popular, proven software that's easy to maintain, low cost and requires no coding skills. We can help them navigate buying a domain, setting up an online payments solution or selling their products online.

They will then be able to:

* Create an online channel to engage with their customers & to deliver straight to their homes
* Inspire and enable small business owners to find new revenue streams and repurpose their entire business model
* Reach new customers all over the UK & around the world

Small businesses are at the heart of our local communities and the foundation of the British Economy. The impact of the pandemic on them has been enormous, with many forced to close to protect public health over a temporary but yet undefined period.

While many have chosen to pause and wait for the new normal to emerge, others need to trade their way through and offer much-needed services direct to customers' homes.

In most cases, these are new, untested, operating models. There's also strong dependency on being able to connect with customers in their homes whilst shop premises are closed. In order to both connect and scale these new offerings many will require a rapid digital presence that suits their capability and budget.

RapidPivot is the hassle-free way for SMEs to transform their revenue streams.

**There's no time to waste, Let's get cracking.**

Let's help Small businesses fight this Covid related business downturn by building alternate revenue streams thus helping them prepare for a Digital Future